Biotic interactions through a macroecological lens: Biogeographic trends in parasitism rates, and life history effects on the evolution of cooperation

Fitness, in an ecological context, refers to an organism's ability to survive and reproduce, shaping how populations respond to environmental changes. This concept is fundamental in many fields, including conservation, agriculture, and evolutionary biology, as understanding fitness helps predict how species will cope with climate change, habitat loss, and other global challenges. However, defining and measuring fitness is complex, leading to multiple interpretations such as absolute fitness (total reproductive output), relative fitness (comparison between individuals), and inclusive fitness (which includes effects on relatives).
Measuring fitness directly is difficult because it requires detailed, long-term data on survival and reproduction. Instead, researchers often use proxies-easier-to-measure traits such as body size, growth rate, or genetic markers-that are assumed to correlate with true fitness. However, the effectiveness of these proxies varies between species and environments, introducing uncertainty and potential bias. Different scientific disciplines, from mathematical biology to field ecology, use varying methods and assumptions, leading to inconsistencies in how proxies are chosen and interpreted.
This research aims to address these challenges by integrating ecological theory, philosophy of science, and data analysis. The study will examine large datasets from model organisms and published literature to assess how well common proxies reflect true fitness. Advanced statistical techniques, including Bayesian meta-analysis and structural equation modeling, will be used to identify patterns, reveal hidden relationships, and refine fitness estimation methods. By improving how fitness is measured and interpreted, this research will enhance ecological predictions, benefiting conservation efforts and agricultural sustainability.